Understanding cosmology and galaxy evolution with Euclid

The student will join the Euclid Consortium and the Euclid team in the UCL Astrophysics Group to make key contributions to the measurement of cosmological signals and the modelling of cosmological, astrophysical, and observational signatures, both analytically and simulation-based. Particular focus will be put on gravitational lensing by the large-scale structure and measurements of the intrinsic alignment of galaxies, using Euclid's imaging and spectroscopic surveys as well as additional datasets from the DESI and 4MOST projects.